Understanding Users`Mental Models of Digital Archives to inform User-Centred Design for Humanities Research

Understanding Users`Mental Models of Digital Archives to inform User-Centred Design for Humanities Research